Remembering Touch A Practical Investigation Into New Methods To Recreate Touch Like Sensations And Non Bodily Connections For Community Dance And Beyo

Remembering Touch A Practical Investigation Into New Methods To Recreate Touch Like Sensations And Non Bodily Connections For Community Dance And Beyond